Advanced Spatial Intelligence for Transport (ASIT)

Across the country, transport infrastructure is affected by subsidence and ground movement caused by both natural processes and legacy mining activity. The UK has over 172,000 recorded abandoned mine workings, with many more thought to remain undocumented. These voids can migrate towards the surface, creating potential collapse zones beneath railways and roads. Network Rail manages more than 1,500 mine sites in its Eastern region alone, many of which carry long-term stability risks. Equally between 20 and 60 per cent of infrastructure projects face delays from unforeseen ground conditions, and accidental strikes on buried assets cost around £2.4 billion each year.

Current methods such as borehole drilling, geotechnical probing, and ground-penetrating radar are intrusive, slow, and often unreliable in conductive soils or under reinforced track beds. Existing gravimeters can provide valuable measurements, but they are highly sensitive to vibration and environmental noise, limiting their use in operational settings.

Delta.g is developing a new approach using quantum sensing. The Delta.g quantum gravity gradiometer measures minute variations in the Earth's gravitational field caused by subsurface features. Unlike existing tools, our sensor cancels environmental noise at its source, making it possible to detect voids and subsurface anomalies quickly, safely, and without excavation.

In ASIT, Delta.g will work with transport stakeholders, such as Network Rail, to define a practical use case for void and earthworks risk detection. Alongside this, we will develop a business case that explores the value of early detection compared with current methods. The outcomes will demonstrate how quantum sensing can reduce reliance on disruptive drilling, prevent costly interventions, improve safely for workers and passengers, and reduce delays all by identifying hazards before construction.

Delta.g is a University of Birmingham spinout whose team delivered the world's first demonstration of quantum gravity gradiometer in the real-world (results published in Nature) as well as the first commercial quantum gravity gradiometer under commercial contract with the Department for Transport in 2024\.

This work represents a critical step towards deploying a UK-led technology that strengthens resilience in rail, road, and broader transport infrastructure.